Smarter Logistics through In-vehicle, City and Energy Data

Cities across the world are developing and supporting digital platforms (Smart City systems) to encourage the use of technology and innovation to improve the quality of life, sustainability and resilience of urban areas.

The Smarter Logistics through In-vehicle, City and Energy Data (SLICED) project aims to enhance the efficiency, resilience and safety of logistics vehicle operations in the urban environment, improve customer experiences and reduce emissions and accidents. This will be achieved through combining new data types available from the Smart City environment with an innovative EV logistics management and planning software package.

The project is collaboration between UK partners (FPS, Cenex) and South Korean Partners (Thallos, Innoca, KETI and KAATA).

Cenex, a non-for profit research organisation active in providing fleets and cities with net-zero transition support will bring together a stakeholder user group to define customer led use cases which enhance logistic operations and the urban environment through data driven decision making.

Flexible Power Systems (FPS) is a UK based SME, founded in 2018 on the principle that smart use of energy and vehicle data can dramatically reduce the costs and risk of commercial fleet electrification, will design and test a proof-of-concept system integrating new data types within their existing EV logistics planning platform (FPS Operate).

Thallos and Innoca will develop smart in-vehicle driver monitoring system focused on providing driver warnings for accident prevention and feedback on driving efficiency, and integration into UK fleet management systems, such as the FPS Operate system, will be undertaken.

KETI are supporting data transmission capability and KAATA assessing regulatory aspects of the solution of the smart in-vehicle driver monitoring system.

The project partners will combine technology developments and undertake detailed planning for a demonstration project to prove the expected benefits of the products. Demonstration will be undertaken in a UK city, with the potential to also demonstrate in South Korea.

This project is innovative because it combines and uses existing data in new ways to enhance the logistics operations as well as enabling a demand for city data. Demand for data is a key barrier holding back investment in Smart City infrastructure and the societal benefits they can enable through leveraging technology to enhance decision-making, citizen engagement, safety, and sustainability by improving services, cutting costs, and creating a more efficient, equitable urban environment.